Continuous Reinforcement Learning for Quadruped Robots

If robots are to perform useful and meaningful tasks in daily life, they must be capable of adapting to new and unknown conditions. Learning based methods, such as reinforcement learning (RL), have emerged as logical candidates to solve such problems. To ensure that robots can adapt, RL methods must be generalised and robust to unseen situations. Such robotsshould also be capable of learning new skills in the real world via continuous learning processes. This PhD proposal looks at methods of continuous learning in quadruped robots, specifically for the tasks of locomotion and navigation. Such research is important because it will aid in the foundation for fully autonomous quadrupeds, which have the potential to be used in environments that are too dangerous to be explored by humans -for example, search and rescue in disaster sites or space exploration. This research is not only exciting from a scientific perspective, but it also has great utility for improving human lives.